Evidence Tool for In-silico Models in the Health and Life Sciences

Computer models are useful tools for generating predictions that help understand a real world system, for example in determining how effective a potential new drug treatment could be before trial in laboratory or human studies. Building a computer model of a real system that we don't yet completely understand leads developers to make decisions and simplifications that will impact the meaning of these predictions. It is important that the model developer and their collaborating partners document these decisions and the evidence for them in a format that is accessible by teams of differing expertise (for example biologists, computer programmers, statisticians). If documentation is not created, or those working on a project leave the organisation, this information is lost, and it may no longer be sustainable to continue the use and development of this model. This project examines the creation of an infrastructure that generates a traceable history of the creation of a model, including the evidence for each decision, complementing previously created evidencing resources from SimOmics Ltd. Model curation will ensure the generation of high quality models that are sustainable for future studies, while reducing the effort of documenting key design decisions.